Understanding Microbial Metabolism of Pharmaceuticals to Facilitate Design for Degradation in Medicinal Chemistry

Background
The pharmaceutical industry has to date had relatively limited engagement with the concept
of benign by design. With estimated costs of £1.15 billion to bring a drug to market, there
has been little appetite for exploring anything which might make that task even slightly
harder, far less something which can seem counter intuitive to drug discovery where
chemists are often actually seeking to block potential sites of degradation in the molecular
design. However, public focus on issues of Pharmaceuticals in the Environment, probable
future legislation, and increased availability of big data, mean the time is right to seek
improved tools for Designing for Degradation, without jeopardising human metabolic stability.
Objectives
Pharmaceuticals are considered a significant micropollutant and we need to design for
degradation of future medicines. In three stepwise activities the studentship will identify the
existing moieties that increase persistence when pharmaceuticals reach the environment
from patient excretion, and seek to investigate which moieties that increase environmental
degradation could be designed in to future pharmaceuticals.

1. Identify and characterise pharmaceutical degradation in wastewater treatment works
from existing datasets of measured influent and effluent concentrations.
2. Identify structural moieties associated with persistence and degradation in the
measured dataset more or less than predicted by current approaches.
3. Identify approaches that could be integrated into typical medicinal chemistry
multiparameter optimisation.
Experimental Approach
The student will combine data from existing public and archived data held by the University
of York supervisors. They will also draw on the supervisors' connections to a large EU
project (https://imi-premier.eu/) with data gathering activities. Using these data and a
machine learning approach they will then identify structural moieties associated with
persistence and degradation in an unstructured/unbiased analysis. Working with medicinal
chemists they will then compare these moieties with those typical of pharmaceuticals and
use these to design hypothetical pharmaceuticals, synthesise these molecules and test the
machine models with laboratory scale wastewater treatment.
Novelty
This project, an ICASE PhD with the global pharmaceutical company AstraZeneca, covers a
highly challenging and as yet under-researched and unsolved problem of significant interest
to industry, regulators and the general public.
Scientific Training
Training will include database generation, machine learning, medicinal chemistry, molecular
design, chemical synthesis, high throughput screening, laboratory wastewater treatment
simulations. The student will also be included in a wider cohort of students connected to the
academic and industrial supervisors' network.